Mechanochemistry as a Sustainable Route for the Design, Deve lopment and Understanding of Inorganic Materials

Jamie's intended contribution to this project will be led by Johnson Matthey Technology Centre, a corporate R &D centre that is a focal point for early stage collaborative projects with Universities research institutes and companies.
Johnson Matthey is a global leader in sustainable clean technologies. We apply cutting edge science to create solutions with our customers that make a difference to the world around us.